WSSI (Wing Structures & Systems Integration)

The WSSI project complements several existing projects which have already been launched under the Wing of the Future portfolio.
With respect to the structural and industrial projects such as HiBoX and IFeD, WSSI will deliver the systems installation technologies which integrate with and enable the structural build concepts.
In terms of complementary systems activities, WSSI will work closely with the FAST project to deliver systems installation component technologies (pipework, connectors, couplings etc) which enable the systems architectures and equipment (pumps, valves etc) developed in FAST.